Durham Astronomy Consolidated Grant 2017-2020

Astronomy attracts the imagination of the public to an extent that only very few other branches of science can match - this is due, in large part, to the fundamental nature of the questions it addresses: the origin of the Universe and our place within it. Astronomy is immediately accessible to every human by simply gazing up into the night sky to look the Moon, the planets and stars. Since the dawn of civilisation this has provoked questions about the origins of the Earth, stars and our Solar System, as well as the origins of the Universe. Over the past thirty years we have seen the emergence of a standard model in cosmology describing the constituents of our Universe, as well as a plausible explanation for the origin and evolution of all structure within it. According to this model, we live in a universe where at least two thirds of all mass-energy is now in the form of a dark energy field which is causing the Universe to expand at an ever increasing rate. About a quarter of the mass-energy is in the form of dark matter, most probably a new weakly interacting elementary particle yet to be detected on Earth (and hence of great interest to particle physicists). Only the remaining five percent of the mass-energy is in the form of ordinary, or baryonic, matter of which, at the present-day, only about a tenth is in stars and planets such as the Earth, and the rest resides mostly as gas in between galaxies. The structures formed by dark and baryonic matter are thought to have been seeded by quantum fluctuations imprinted in the density field of the Universe at the earliest instants of the Big Bang. These produced weak sound waves in the near-uniform primordial plasma that left observable imprints on the heat left over from the Big Bang, emitted when the Universe was only 400,000 years old (now visible as the Cosmic Microwave Background). These tiny ripples grew into the full richness of structures we see around us in the Universe today: galaxies, groups, clusters and larger-scale structures. It is this transformation from a near-uniform primordial soup to a cosmic web of structure that is the focus of our proposal. Our programme knits together cutting-edge theoretical research into the earliest phases of the Universe with theoretical and observational projects to determine the formation and evolution of structure in the Universe and to confront the predictions of our models with our latest observational results, while exploiting instrumentation developments pursued in Durham. We will explore astrophysical clues to the identity of the dark matter and the nature of the dark energy, focus on the evolution of galaxies back to the earliest times in the Universe and the influence which their environment has had on their properties. We will investigate the formation and evolution of black holes and their role in determining the structure and properties of galaxies and larger scale structures, using the latest instruments on ground-based observatories and Earth-orbiting satellites.

Potential impact
We are proud of our track record at Durham of public engagement. The outreach initiative we started more than a decade ago has developed into a University-wide activity, which has, in turn, spawned the annual Celebrate Science festival in Durham (the most recent attended by almost 7,000 visitors). In our current programme we use a range of events, activities and techniques to engage with three key groups: a) the general public; b) school children; c) national and international audiences.

These activities include science festivals, Royal Society summer exhibition, public lectures, summer schools, master classes and school visits, which together reach 10-15,000 people a year across the region and nationally. To enhance the impact of our outreach we are developing demonstrations based on the science funded in our programme. These include an interactive illustration of gravitational lensing which makes innovative use of an Xbox kinect camera, laptop and large display screen to produce real time images of how people would lens their surroundings if their gravitational mass were greatly enhanced. We are continuing to develop our "Cosmic Universe" application for iPad and iPhone. This free app, which has been downloaded over 20,000 times from iTunes, allows the public to interact with the simulations of the Universe undertaken at Durham, providing a striking and effective way to visualise the size and structure of our Universe. We have plans for a more immersive experience using the Oculus rift. We produce high resolution movies of our cosmological structure formation simulations for public audiences and this year they formed the heart of the spectacular "World Machine" projection onto Durham Cathedral that was viewed by 150,000 people during the 4 day 2015 Durham Lumiere light festival (see front cover).

Our astronomical instrumentation projects include technology developments relevant to Earth Observation science (remote sensing) and we are continuing to explore the applications of compact integral field spectrometers to hyperspectral imaging. Our expertise in using adaptive optics for aberration correction has enabled the development of new techniques to image more deeply within human tissue samples whilst maintaining sub-micron resolution, whilst our experience in real-time data handling systems underpins our participation in an EPSRC CDT in Fusion Science & Technology. Finally we are investigating the commercialisation of muon tomography for carbon storage using techniques that we have developed using STFC, DECC and oil industry funding

As well as technology transfer, some of the methodology used in our theoretical and observational work has KE potential. For example, we are developing new statistical approaches to quantifying parameter uncertainties in complex computer models. This computationally efficient technique is appropriate for mapping the behaviour of models of climate change or oil extraction as well as galaxy formation models. Our work in this field has had significant impact in the statistical community, as well as attracting interest from the Bank of England as it may have application to the modelling of financial markets by regulators.

Finally, our broader research programme underpins the research development of a cohort of postgraduate students at Durham, providing them with training in specific and transferable skills. Our students are given top level training in high performance computing, including parallel programming, "Big Data" methods applied to our huge datasets and developing advanced visualization tools. Using these skills our former students have taken jobs in a range of industries from computer gaming to finance and genetics. Similarly, Physics students at Durham benefit through their participation in our research work via their 4th year MSci projects. Our technical training of these post/undergraduate students provides a pool of talented, skilled candidates to the UK economy.